Real-time Situational Understanding using Deep Neural Networks and Knowledge Graphs

DeThe problem of situational understanding involves recognising existing situations ("what's currently happening?") and drawing inferences about possible future situations ("what might happen next?"). Deep neural networks (DNNs) for activity recognition have emerged as effective technologies in recent years for recognising existing situations. Approaches such as 3D convolutional neural networks (3D CNNs) and long short-term memory networks (LSTMs) can deal with the problem of recognising situations that are changing in real-time; however, they require large amounts of training data, making them problematic for recognising rare or unusual situations. For the second aspect -- drawing inferences about possible future situations -- DNNs also suffer serious limitations, due to their restricted ability to deal with cause-and-effect and open-world (unseen) situations. Knowledge graphs offer a way to deal with these limitations, to augment DNN capabilities with background or prior knowledge.

Currently, however, effective integration of knowledge graphs with DNNs is limited and often shallow. This PhD will look at deeper ways to integrate the benefits of DNNs and knowledge graphs, applied to the problem of situational understanding. The project will be conducted in collaboration with Cardiff University's Crime and Security Research Institute, which will provide access to real-world case studies such as managing the flow of misinformation in online networks, and rapid decision-making in "front line" contexts.